Texicabs: The Convenient, Fast, Safe & Reliable taxi service by way of a mobile phonetext message

In the UK there are over 14,000 taxi companies covering in excess of 1600 towns. According
to the
Office of Fair Trading, UK residents spent over £2 billion on taxis in 2005.Texicabs provides
a Convenient, Fast & Reliable taxi service by way of a mobile phone text message. The
Texicabs service works through a unique system that allows us to pinpoint your location via
co-ordinates obtained from your mobile phone. When the Texicabs system receives the text
request, it automatically filters for the nearest licensed and registered taxi company within the
database and provides them with the location of the user within a close distance complete with
the contact details. The selected taxi company then contacts the user to complete and confirm
the booking. This happens all within a few minutes of the text being sent, and our advanced
system not only eliminates the dangers that can be involved with taxi use, but also the need
for the user to know their location. The benefits of the services are immense and unique to us.
There is no need for you to know individual taxi numbers, or for you to use costly directory
enquiry services in order to obtain one. All you need to know is one word and one number;
text TAXI to 82055. Texicabs do not charge the user a premium for the text.
Utilising sources such as the Transport for London, Birmingham City Council, MHA News
and MET Police statistics unlicensed Taxi's in England are notorious for passenger sexual assaults and a large percentage of crimes go unreported to the authorities. Texicabs aim is to reduce these statistics dramatically by creating a public awareness and a safer alternative to using illegal taxis. Texicabs is the perfect solution for taxi companies wishing to expand their business. Texicabs charge 50p for each text request accepted, thus the pay as you go service ensures the best value for money ensuring the greatest returning profits for the taxi company.